Good Box - online platform for fresh produce from wholesalers direct to communities & food-insecure groups.

**Good Box is an innovative new model for affordable delivery of fresh fruit and vegetable produce to local communities.**

By ordering as a group, customers will take delivery of fresh fruit and vegetable boxes at discounted prices, with the additional opportunity to donate produce to food charities and non-profits.

Combining efficient ordering and logistics with group buying power, the service will link communities directly to local producers and wholesalers, creating more efficient and affordable access to fresh, healthy food.

Through delivery to a single point in the community, either a local independent business or a nominated individual, we will enable more efficient delivery and greater scale, minimising delivery vehicle usage. The model will encourage community cohesion whilst securing trade for wholesalers and contributing to those most in need.

The service will leverage the existing community and wholesaler relationships, and delivery infrastructure of _Lean Lunch_; an independent Leeds-based healthy food delivery business who recently pivoted from a B2B model to home produce delivery, during Covid-19\.

The project will be delivered by an experienced team comprising Lean Lunch resources and external technology & innovation specialists, and will include the following workstreams:

* Development of a web platform which enables community groups to organise and make group orders
* Development of order and supplier (wholesaler) management technology
* Community mobilisation & marketing - promotion of the service in Leeds
* Establishment of relationships with local charity organisations
* Establishment of relationships & operations with wholesalers
* Improvements to delivery optimisation

Extension for impact
Having successfully validated the Goodbox concept, launched V1 of our ordering platform and are serving live customers & partnering with local charities. We are now in the process of launching V2 of our ordering platform with a streamlined user experience and additional product offerings.

The next imperative for Goodbox is customer acquisition, scaling the service to additional customers across Leeds - feedback so far has shown additional demand in our launch areas, plus demand from areas not yet served. The longer-term plan (beyond the scope of this funding) is to scale Goodbox to other cities once the concept is established.